Flexible Working for Distributed Teams

Flexible Working for Distributed Teams focuses on how to support companies, managers, and employees to be successful and productive when more people work remotely more often.